The Metaontology of Neo-Fregeanism

We have knowledge about numbers. This knowledge has wide applications - our mathematical knowledge is fundamental to Physics, Computer Science, Engineering and countless other disciplines. But given that numbers are abstract objects, how can we make sense oft his knowledge?

Neo-Fregeanism is a view in the philosophy of mathematics which supplies a convincing answer to this question and argues for the existence of numbers as mind-independent objects. But neo-Fregeanism faces a problem which has led to the truth of one its premises being questioned.

My PhD thesis seeks to resolve this problem for neo-Fregeanism.